R6 Eco-Engine Test Program

The Silk_E_ Hybrid Propulsion System project offers a 21st century breakthrough in hydrogen-electric hybrid propulsion efficiency and cost, enabling a new generation of zero carbon eVTOL air taxis capable of 400mph, 550 mile range inter-city flight.

The R6 YASA generator offers zero carbon emissions with twice the power density of a fuel cell and twice the efficiency of a small turbine, for less than 10% of the cost of either by 2030\. The R6 eco-engine is capable of 51% brake thermal efficiency, NOx emissions less than 0.2g/KWh without aftertreatment, 2.5 kW/kg power density and volume manufacturing cost of $20/kW.

The urban air mobility (VTOL air taxi) market is still at feasibility stage and eVTOL solutions remain unproven. Uber Elevate set targets for 400Wh/kg battery power density for an eVTOL range of 100 miles, but even assuming this is possible by 2025, the resultant aircraft would be limited to low speeds and two passengers. Range figures are further complicated by international aviation regulations, which dictate that aircraft must carry a 30-minute fuel reserve to reach an alternate landing strip in an emergency. Therefore, if the range of the aircraft is 100 miles at 100mph, the maximum trip length is 50 miles.

By contrast, powered by a 1200kW P&W PT6C-67C turboshaft engine, Transcend Air Corporation's Vy-400 tilt-wing VTOL aircraft is capable of carrying a payload of 1 tonne, cruising at 300-400mph with a range of 550 miles. But the downside of this approach is that the turboshaft turbine/ gearbox is inefficient (peak 25.7%, cruise 22.3%) and noisy and since the unladen aircraft weighs 2.2 tonnes (1 tonne more than an equivalent helicopter) and flies 3 times faster, even with a more efficient tilt wing architecture, the aircraft uses 50% more fuel than a helicopter per hour (50% less per trip).

The Silk_E_ hybrid propulsion system solves these problems because it combines 400KW from the battery system with 800kW from the generator system, for 1200kW peak take-off distributed electrical power and then isolates 800kW from the generator for cruise power. Even accounting for losses, the R6 eco-engine/ YASA motors can provide cruise powertrain efficiency of 42.6% compared to the turboshaft/gearbox efficiency of 22.3%, thereby reducing fuel costs by 50%.

R6 Eco-Engine Ltd aims to revive the legacy of Rolls-Royce in its deprived inner-city birthplace in Manchester, to create hundreds/thousands of jobs, powering and retrofitting zero-carbon transport fit for the 21st century.